The search for natural supersymmetry

The search for natural supersymmetry (SUSY) is one of the main physics objectives for Run-2 of the Large Hadron Collider (LHC). The student will devise optimal event selections to search for natural SUSY in ATLAS data. He will also develop data-driven methodologies to estimate crucial Standard Model backgrounds, such as ttbarZ, and work on the ATLAS High-Level Trigger, contributing to the ATLAS operations during data taking.
It is anticipated that he will spend an extended period of time at CERN on Long-Term Attachment.